Search for new hadronically decaying resonances with masses down to 20 GeV in pp collisions using the ATLAS detector at the Large Hadron Collider

Search for new hadronically decaying resonances with masses down to 20 GeV in pp collisions using the ATLAS detector at the Large Hadron Collider